Warwick Symposium: Probability

This is a proposal for a symposium to be held during the academic year 2011 - 2012 at the Mathematics Research Centre (MRC), of the University of Warwick. The overall theme of the symposium is probability, which plays a fundamental part in our understanding of the world, with applications to almost all branches of science and engineering. It is also a core mathematical discipline in its own right with deep connections and relevance across the spectrum of pure and applied mathematics. The symposium will facilitate a year-long sustained research activity across several important strands in modern probability. The various focus areas of the symposium reflect a combination of the most important recent developments in probability theory worldwide, and the areas which are currently most active in the UK. These include areas where probability interacts with other areas of mathematics, such as analysis, geometry, and algebra, as well as important application areas, such as mathematical physics and mathematical finance.In practical terms, the symposium will be structured around the following three main activities: A number of week-long workshops in various research areas of international significance pertaining to the general theme of the symposium. The topics for the research workshops have been chosen to provide a wide coverage of various aspects of modern probability theory and to foster interaction between researchers working in related but not always overlapping areas.The 2012 edition of the UK Easter Probability Meeting, a tradition that was revived at the University of Warwick in 2008 and will provide a capstone to the symposium.A visitors programme which will provide continuity between the workshops and the Easter meeting.This symposium will allow the UK and international research community to come together to exchange knowledge and ideas, explore new directions and deepen our understanding of this important and challenging subject.

Potential impact
Probability plays a fundamental part in our understanding of the world and has had proven impact on every branch of science, engineering and social sciences. Probability is used everywhere: medicine, the weather, demographics, economics, the stock market, communications, cell biology, particle physics, climate change, etc. However, it is also a core mathematical discipline in its own right with deep connections and relevance across the spectrum of pure and applied mathematics. This symposium will bolster the scientific base of the subject and ensure continued impact. Although the primary beneficiaries of this project will be researchers working in mathematics in general, and probability theory in particular, we envisage that the symposium will impact some areas of finance, economics, biology, physics, computer science and engineering. Several workshops will indeed explore the connections to mathematical finance (WS8), theoretical physics (WS1,WS4,WS6), and molecular dynamics (WS3). However, the main impact of this symposium will be on the mathematical community by: - Strengthening the knowledge base within the field of probability (and more generally mathematics) in the UK; - Bringing the best people worldwide to the UK in order to enhance its research basis; - Maintaining UK leadership at the cutting edge of research in this active and vibrant area. In particular, this project will support UK universities' drive to be among the prime generators of top-quality research. Of course this is not only a matter of prestige, as no country in the world can expect to maintain long term economic success without a strong scientific base and strong universities and, in particular, without a strong mathematical foundation. Probability is a subject area within mathematics which is perhaps easier to popularise than many other areas. During the symposium year, we plan to liaise with a newly planned public lecture series run by the Statistics Department at Warwick. We will provide top-quality internationally renowned speakers to give talks in this area aimed at the general public, to raise public awareness and stimulate interest in this important and fascinating area of mathematics.